Developing a machine learning based approach to 2D and 3D hydride characterisation in zirconium alloys

Zirconium (Zr) alloys are used to make the fuel claddings in nuclear reactors. These rods spend their life sitting in hot, high-pressure water. Hydrogen from the water can enter the zirconium and form regions of brittle zirconium hydride. These hydrides degrade the mechanical properties of the zirconium, which could cause premature failure, particularly during the transportation and handling of the claddings at the end of their lifetime. Over the past few decades, research into Zr-hydrides has been extensive but one challenge hindering further progression is the lack of a high-throughput, automated, unbiased approach to analysing and characterising hydrides in 2D and 3D. The use of deep learning (DL) based algorithms to tackle materials science challenges is gaining increasing popularity. DL methods have been effectively applied to solve a broad range of microstructural classification problems and yield state-of-the-art results as they can provide a scalable, unbiased, and highly reliable approach to feature recognition and classification. This project aims to apply DL methods to detect and extract hydride features from both 2D and 3D datasets. A series of functions will then be developed to extract metrics such as hydride length, orientation, and connectivity from the data. From this, we will be able to for the first time quantitatively characterise hydride micrographs reliably to gain an improved understanding of their precipitation behaviour.